Integrated Design for Advanced Compressor Transition Ducts

Loughborough University has a strong background in studying the aerodynamics of compressor transition ducts which pose some significant aerodynamic challenges due to the complex nature of the flow which develops under the combined influence of pressure gradients and streamline curvature effects. These ducts represent a significant portion of the length in modern engines and shortening them, by making them more aerodynamically aggressive, can quickly lead to significant benefits in both weight and performance. This is becoming even more important for new engine architectures where the change in radius between compressor spools is increasing noticeably.

This project will investigate a move towards shorter, more aggressive ducts achieved through a much higher degree of integration. For example, the effect of compressor generated inlet conditions, and the integration of the compressor outlet guide vanes, radial struts, and handling bleeds. Each of these present their own aerodynamic challenge with potential pros and cons but there is limited understanding of the interactions between them and therefor how to design a more integrated system. The project will use a combination of computation fluid dynamics (CFD) and experiments. Current CFD methods may need to be improved to enable better prediction of the flows and enable exploration of the design space(s). Consequently, knowledge-based designs will developed and after detailed assessment using CFD will then be assessed on Loughborough's unique fully annular test facility.